Research supporting quantitative risk assessments for complex food borne hazards

Technical abstract
Research supporting quantitative risk assessments for complex food borne hazards centres on improved quantification of uncertainties, improved representation of variability, improved understanding of complexities and stronger support for communication and management of food safety information. It concerns the development of strong mathematical descriptions, and improved quantitative understanding, for the hazards and risks that are associated with food consumption. Quantitative microbial risk assessments aim to support decision making leading to improved public health and food security. This project concerns, primarily, food borne botulism and centres on incorporation of additional microscopic variables for germination times, lag time and toxin production kinetics into a hazard domain model. In turn this will lead to additional opportunities for intervention and control. The research employs a model expressed as a well defined partition of the full joint probability and implemented as a Bayesian belief network. The project will address crucial issues relating to the homogeneity of spore populations. The project will also quantify the impact of mobile genetic elements in the development of food borne hazards and will explore optimum strategies for the engagement of stakeholder groups in quantitative risk assessment.